Efficient LED/ OLED lighting using innovative micro-optics

The 1st generation of LED lights consist of the functional replacement of traditional technologies with LEDs, with little emphasis on the efficiency or even the aesthetics. As a consequent the optical output of LED illumination systems (panels in particular), is 'whatever it is' and no attempt is made to control the beam profile in any commerical LED/ OLED illumination systems sold in market today. Optrical Limited wishes to challenge the status quo by developing custom, low-cost ‘light management’ solutions to tailor the illumination profile of LED/ OLED panels and tube lights by placing light where it is needed using cleverly designed optical structures. Resulting brightness enhancement of 25 to 60% (depending upon the design and desired illumination profile) can be used to reduce the number of LEDs and the power consumption of the fixture for the life. A 25% improvement translates to- not having to build 3 to 4 fewer power plants of 500 MW capacity in UK alone, in addition to the significant saving in the electricity bills for the households or businesses! In the proposed project, Optrical aims to design and develop functional prototypes of a set of panels & tube lights tailored for different beam outputs. Significant long term business opportunity for us would be in manufacturing and direct sales of such innovative products to OEMs, subcontract manufacturers and parts suppliers generating significant economic benefits for Optrical (a majority of which from international export) as well as the UK economy in general.